CORDITE (CORe Design Intelligent TEchnology )

CORDITE will develop technologies to enable more efficient Ultra High Bypass Ratio (UHBR) engines by improving the aerodynamics of the core systems (compressors, combustors, turbines and air-systems). It is a portfolio programme of related aerothermal technologies and methods that will: improve core component efficiencies through exploitation of greater fundamental understanding; transform aerothermal designs through new advanced tools; and develop design capabilities for optimised in-service performance. Primary exploitation will be via Rolls-Royce's UltraFan and Trent engine families, where CORDITE technologies will deliver fuel burn and emission reductions as part of a relentless drive to reduce the environmental impact of aviation.